The use of woody wetlands as a secondary wastewater treatment stage for small works in the Severn Trent catchment area

The use of woody wetlands as a secondary wastewater treatment stage for small works in the Severn Trent catchment area: treatment efficacy, carbon sequestration and methane emissions